Multi-modal machine learning of large-scale genetic, biologic, and brain imaging data for identification of therapeutic targets and early prediction b

The aim of this project is to develop multi-modal models across data from high-throughput technologies such as genomics, metabolomics, proteomics, and radiomics, to identify genetic variations linked with cellular biochemical pathways leading to changes in brain structures and neurodegeneration. While several disparate data sources and population-based studies have been available in this space, drawing conclusive inferences across these datasets has been challenging for biostatisticians due to the large-scale and heterogeneous nature of these data. To date, AI/ML approaches have been severely underutilised. Biostatistical identification of single genetic hits without simultaneous modelling of the large array of metabolomics data that are markers of the linked biochemical pathways, yields genetic variants that are commonly in non-functional regions of the genome, have weak associations with the disease and do not provide useful insights. Likewise, identification of single metabolomic hits in isolation of the upstream genetic and downstream brain imaging features do not provide meaningful insights into the pathogenesis of dementia. We propose to combine the large array of genomics and metabolomics data with data on the intensity, shape and textural features of different brain structures derived from structural and functional MRI associated with neurodegeneration and dementia.